Research and development of a Novel non-mechanical laser beam steering system for free space optical (FSO) communications.

The student will research and identify the most suitable means to provide novel non-mechanical laser beam steering using for example, quantum dots, quantum wires or metamaterials